Regulation of type I and II interferon in CD180 regulated B cells and their role in Lupus pathogenesis

B cells are a vital component of the adaptive immune system, and their roles in pathogen clearance and contribution to the effectiveness of vaccines cannot be understated. B cells have several functions including antigen presentation and cytokine secretion but are best known for the production of antibodies. Tight regulation of these processes is important, as abberations can give rise to self-reactive auto-antibodies which are a major driver of autoimmune disease. B cells are known to play a significant role in the pathogenesis of the autoimmune disease systemic lupus erythematosus (SLE). Like other autoimmune diseases, SLE is characterised by the production of auto-antibodies, and the majority of SLE patients high affinity class switched antibodies against ds-DNA which is diagnostic of SLE. These autoantibodies contribute to significant tissue damage via the deposition of immune complexes. The aim of this project is to understand how CD180 regulated B cells contribute to pathogenesis in lupus. We hypothesise that CD180 may function to dampen interferon signalling in B cells and that this downregulation in SLE may promote TLR7 and/or other interferon regulated protein expression. To address this the first step will be to characterise the effect of type I and II interferon stimulation in B cells. Next, we will examine the interplay between CD180 and interferon in B cells. Finally, investigation will be carried out into the difference between CD180 positive and negative subpopulations of B cells in lupus murine models.